Strategic Information: New Directions and Applications (SInfoNiA)

In a world saturated with data, the role of information as a coordination device for economic activity is more and more central, and impacts phenomena such as financial crises, currency attacks and social stability.
Although the importance of information as a driving force is well established, current models of coordination and robustness are limited to the restricted class of binary actions supermodular games.
Following recent methodological advances of the PI as a proof of concept, the project offers a model of strategic types that will define the role of information in general strategic situations.
Our methodology diverges from the conventional approach by reframing all information in relation to the game under study. Rather than considering information description as a distinct entity separate from the game itself, our approach centers on strategically relevant information within a particular, predetermined game context.
SInfoNiA will create new foundations for the analysis of information in economics, and delve into new positive and normative implications of the theory as described in 7 work packages (WP).
The first 4 WPs are methodological, they provide a model of strategic types for a wide array of games (WP1), develop new avenues to the measure and value of information (WP2), unify strategic types with global games information structures (WP3), and offer algorithms that will allow for wide applicability and dissemination of the methods (WP4). WP5 utilizes these methods to expand the global games frontier and to analyze new models of financial stability, while WP6 will offer
a broad analysis of the robustness of economic outcomes, including in trade and financial networks. WP7 takes a normative approach and provides joint design of information structures and incentives that efficiently implement desirable outcomes. It offers informational interventions to bring on changes in social norms, in particular in gender inequality.